Nanoparticle Deposition onto Model AlPO Supports for Establishing Structure-Performance Relations in Catalytic Transformations

Nanoparticle Deposition onto Model AlPO Supports for Establishing Structure-Performance Relations in Catalytic Transformations